Multimodal neuroimaging analysis to investigate structural brain connections implicated in development of neurodegeneration, cognitive impairment, and

To understand the role of brain structural connections in progression of Alzheimer's disease pathology, neurodegeneration, cognitive impairment and dementia.

The purpose of this project is to apply ML/AI methods to investigate how the patterns of structural connections between different brain regions (assessed by DTI) is linked with progression and spread of pathology (such as progressive accumulation of amyloid and tau in structurally connected brain regions), and neurodegeneration marked by longitudinal changes in volume and cortical thickness of structurally connected brain regions, and longitudinal changes in brain region metabolism assessed by FDG PET. Identification of such distinct patterns can lead to pathologically differentiating subtypes of AD and other types of dementia, specifically if such distinct patterns are associated with specific genetic hits, facilitating a targeted approach to early diagnosis and treatment of dementia.